Light weight and cost effective composite structural core from recyclate

Omnia are specialists in delivering new material solutions and intelligent products. Its focus is on thermoplastic

panel technology and the supply of its unique range of composite sandwich panels. These not only offer

excellent strength to weight characteristics, but also durability, innovation and sustainability.

Over the last decade Omnia has provided its customers with intelligent solutions based on sound engineering,

economic and socio-economic principles. Some of its clients include, PepsiCo International, Williams F1, BP,

Northgate Group, Royal Mail, DHL and TNT.

Omnia (CS) Ltd is investigating the ways in which its innovative, lightweight composite materials can be

combined with cutting edge technology that deliver exciting developments to the transport sectors. These

developments will ultimately improve operation efficiency and payload capability as well as reshoring

manufacturing capacity and capabilities to the UK.